Using Synthetic Ecology and Biochar to Enhance Oil Bioremediation

Synthetic ecology approaches have great potential for the engineering of microbial communities to provide novel or enhanced functional attributes. Bioaugmentation, a synthetic ecology approach involving the addition of exogenous microbial species to an existing community, has particular promise in the field of bioremediation - the clean-up of polluted environments using biological processes. One of the key challenges for bioaugmentation is ensuring the maintenance of the exogenous organisms in a non-native environment in the presence of native species. However, the use of a carrier material such as biochar, derived from the pyrolysis of organic feedstocks in the absence of oxygen, can provide a suitable habitat for the persistence of bioaugmented microbes, and can also act to concentrate pollutants locally to facilitate degradation. Applying specific combinations of microbial species and types of biochar with defined properties to contaminated environments allows the tailoring of bioaugmentation to meet the needs of individual polluted sites, and the fundamental goals of synthetic ecology.

In a society hitherto dominated by fossil fuel-based energy generation, hydrocarbon pollution will be a major environmental hazard for decades to come. In previous laboratory experiments, our group has isolated an enrichment culture of novel microorganisms from biochar-amended polluted soil, which can grow on and degrade diesel oil. Preliminary bioaugmentation experiments show that these organisms can be used to enrich a non-native soil, providing enhanced oil-degrading capability which can be increased by using biochar as a carrier. In this project, we will exploit this knowledge using advanced metagenomic and metatranscriptomic approaches to study these species' functional potential and activity in the presence of diesel oil. We will also create specific biochar-organism combinations to treat diesel contamination in different environments, thus generating tailored solutions to real-world hydrocarbon pollution.

The project will aim to:

Characterise the functional potential of metagenome-assembled genomes (MAGs) from the enrichment culture using Nanopore metagenomic DNA sequencing.

Investigate how the bioaugmentation of different soil types with these species affects the transcriptional response of the soil community to diesel contamination via transcriptomics.

Use this knowledge to design rational combinations of microorganisms and biochar carriers for optimal bioremediation in soils and other contaminated environments.

Assess the functionality of defined species biofilms on biochar surfaces in the concentration and degradation of hydrocarbons in vitro.

Develop our fundamental understanding of community bioaugmentation for other applications.

This knowledge will improve both practical approaches to hydrocarbon bioremediation and the fundamental potential of microbial synthetic ecology.